UK-China Design Policy Network

Driven by the growing recognition of the importance of design in national innovation, design policy is an emerging subject of research interest. Design policies are 'sets of rules, activities, and processes to support design through the reinforcement of design capabilities at all levels of the policy cycle' by DeEP. Governments in countries where design and innovation are considered core competitive advantage actively seek to implement policies to create encouraging environments for the prosperity of design innovation. Research into design policy in this context will focus on the relevance and effectiveness of government intervention within the design industry. There is an imperative to advance thinking through collaboration and to share experience. Networking and research in this subject has attracted growing investment. However, collaboration with partners outside of the EU is underdeveloped. A fast changing technology base and novel innovation models allows 'underdeveloped' countries to leap-frog conventional development patterns, with significant impact on the global innovation landscape. Each region can no longer consider its innovation policies in isolation. Collaboration with these countries is as important as with EU partners.

This is especially relevant in the case of China, one of the biggest trade partners with EU and the largest R&D investor after the US. China now aims to transform its economy away from a reliance on low-skill and resource-intensive manufacturing, and has recognised the necessity of design innovation in achieving structural transformation of industries. However, these policies and their execution remain unclear outside of China and research in this field is still scarce.

In the UK, design is viewed as an important and integral dimension of innovation policy. As one of the largest innovation exporters, it is strategically important for the UK's policy makers to gain knowledge of China, thus enabling them to contextualise their relevance to the UK's design industry and economy, and capture opportunities afforded by transformation in China. Moreover, no consideration has been given to how the UK might best develop policies which capitalise on the opportunities.

The study aims to develop a UK-China network in design policy to facilitate interactions between UK and China, and between researchers and policy makers. This network is aimed at professional, educational, and government organizations which might contribute to the development and management of initiatives to either grow business or design capability and capacity. Through a series of workshops and seminars, the project will develop partnerships to share good practices in design policy development and to stimulate discussions on this topic. This project will also help build capacity in design policy research, and will inform the future development of the research networking theme. The project will conclude by undertaking a mapping exercise to understand the focuses and principles of policy making in each country; and from this, identify differences and similarities in the approaches taken by each country in supporting design innovation. This will in turn provide the basis for a generic model of design policy which will be disseminated at a final event to be held in London, and will be used to inform national and regional policies supporting the design sector.

Potential impact
The proposal will be of significant benefit to industry/commercial organisations, business support agencies and trade associations, policy makers, and academics, in identifying design policies which stimulate and cultivate innovation activity within both China and the UK, and the means by which each region may cross engage with these.
There are a number of key stakeholders and beneficiaries within this project outwith the academic community:

1. The UK and Chinese governments, and other countries involved in an extended network beyond the lifespan of the project. The research will inform innovation policy and strategy in the context of global innovation - at both national and regional levels through government agencies, regional authorities and local enterprise partnerships - leading towards the development of new models/thinking on government intervention.

2. Organisations directly involved in the delivery and exploitation of design; these include freelancers/designers/design agencies and regional private and public sector design clients/users. These organisations will be afforded the opportunity to discuss policy implications and how they relate to their business through a series of consultation events, and their experiences fed through to better model policy impact and outcomes. These organisations will benefit from increased insight into current and prospective policies, and the development of business models which capitalise on these, in terms of either design supply or demand.

3. Representative trade bodies and professional practitioner groups, such as the Design Council, BDI (British Design Innovation), NESTA, & DBA (Design Business Association).

4. Funding bodies, including: the Research Councils (AHRC, EPSRC, ESRC and RCUK), the TSB, the EU (through the Horizon 2020 programme) and further afield, the Research Councils of China (National Natural Science Fund, National Social Science Fund and Ministry of Education Social Science Fund) and regional funding bodies in China (Shanghai Philosophy Social Science Fund, and Shanghai Municipal Education Commission Research Innovation Fund). These organisations will be encouraged to develop programmes in supporting research into design and innovation.
The form of intervention and means of dissemination have been designed to maximally engage each of these beneficiary types in terms of location, timing, format and accessibility, and each will be represented on the Steering Committee to ensure their voices are captured.

The final dissemination event will be held in London, and engage a wide audience, including second tier beneficiaries. This will be promoted through the Design Council, NESTA, the DBA (Design Business Association), and other sector trade associations, and targeted at BIS, regional LEPs and relevant client sector associations.

A sector specific policy report will provide an executive summary of findings from each of the consultation events, provide rudimentary theoretical frameworks and reflect on new thinking. This will be posted to key policy makers and wider stakeholders, major libraries and an electronic version made available online. Project datasets, findings and summaries will be promoted and made available via an online repository, developed as part of the project; a mirror Chinese language site will be jointly hosted and funded by Shanghai Jiao Tong and Beijing Union Universities. In addition, a minimum of two papers will be presented at international design conferences across Europe and Asia.

It is anticipated that 20 organisations will attend each of the consultation events (totalling 80 across the project), with a further 40 attending the dissemination event. In addition to the 120 organisations participating in the activities, an estimated 80 organisations will benefit indirectly through awareness raising activities and use of the online resource.